UNDERSTANDING FIRM BOUNDARIES: COMPLEMENTARY PRODUCTS, SUPPORTING ASSETS AND INTEGRATION

A firm intending to introduce a new product into the market has to look beyond successfully inventing a product. For the product to be successful a set of complementary products also need to be available that will enhance the focal product's value from the perspective of a user (Sengupta, 1998; Casadesus-Masanell and Yoffie, 2007). For instance, the buyer of a smart phone needs a wide variety of applications ("Apps") to make the investment in the phone worthwhile. Computer users need software that can maximize the performance of the machine. This project aims to investigate the conditions under which innovative firms should invest in the provision of complementary products themselves as opposed to leaving this task to other companies operating in the market. Given the relevance of the topic, it is expected to have high academic, managerial and policy impact.

Relatively limited academic research has investigated how the complementarity between products affects whether the firm chooses to produce the complementary products in-house or lets the market provide them. This project has the goal of catalysing research in this area by extending research on vertical integration along a novel dimension, i.e. integration of complementary products. Specifically, it involves three distinct but related studies that will use advanced econometric techniques on a novel and unique longitudinal dataset on technology-based firms in the field of photonics. Improving our understanding of complementarity between products and the relationship between companies producing them can also help in improving businesses performance and guide policy makers to create an environment where firms can prosper. The fact that different products are related by these types of complementarity effects means that the success of a group of companies within the system spills over to other companies, magnifying both the positive or negative effects that one sub-set of businesses can have on the whole economy of a country or region. Therefore understanding these dynamics and identifying a set of strategies to govern them can be extremely beneficial and impactful for a region's economy or the success of a given industry.

In addition to the significant academic, managerial and policy implications of this project, it will give me the chance to fast-track my potential as a future research leader. First, the project will open up a prominent stream of research in a theoretically interesting and practically impactful domain and will give me the opportunity to affirm my academic profile. Second, this project will give me the opportunity to strengthen my research skills along different dimensions by interacting with leading scholars in my field. Third, the activities that I will be organizing enable me to build a network of international researchers interested in contributing to this research stream and help in starting new collaborations with them. Fourth, this project provides me with a clear, high-quality and methodologically rigorous research pipeline. This is due to the fact that the novelty of this research stream presents several important theoretical questions. Moreover, a key part of this research will be based on a novel, proprietary dataset of technology-based companies in the photonics industry, including information on firms' technologies, products and investments. The extension of this dataset as well as the heterogeneity of the sample on multiple dimensions of firm and technological strategies puts me in a very strong competitive position to test a broad range of research questions in the fields of corporate strategy, competitive dynamics and technology-based innovation.

Potential impact
This research will focus on firms' decisions to integrate the provision of complementary products and to invest in supporting assets. Investigating these issues is expected to produce a high social and economic impact.
The results from this project are likely to benefit POLICY MAKERS for several reasons.
First, this research aims to identify STRATEGIES TO IMPROVE BUSINESS PERFORMANCE. Today, more than ever, this is a relevant issue especially for the UK. The World Economic Forum's Global Competitiveness Index showed that UK's ranking has fallen from 7th to 13th place between 1997 and 2010. Restoring competitiveness is a priority for improving the future prospects of the country as emphasized by HM Treasury Report (2010).
Second, the performance of technology-based firms, which represents the context of this research, is key to the UK since technology-based innovation is one of the sources of competitive advantage of the country: advanced manufacturing has been responsible for over half of all exports in 2009. Ensuring the provision of complementary products and supporting assets is central to the DEVELOPMENT OF A PROSPEROUS ECO-SYSTEM OF INNOVATIVE FIRMS in advanced manufacturing.
Third, understanding firms' decisions regarding complementary products and investment in supporting assets is important for CREATING ECONOMIC IMPACT. The existence of complementarity relationships between products, i.e. the fact that consumers use different types of products jointly (such as computers and software) and tend to evaluate them as a bundle, makes the economic destinies of companies producing them intertwined.
UNDERSTANDING THESE ISSUES WILL INFORM POLICY MAKERS ON HOW TO CREATE AN ENVIRONMENT WHERE THESE KINDS OF BUSINESSES CAN FLOURISH AND BE SUSTAINED, for instance by designing policies to ease access to finance for businesses in the cases of market failure in the complementary product market or facilitating cooperation between complementors (i.e. producers of complementary products). The results of this research are very consistent with the mission and most current objectives of both the UK DEPARTMENT OF BUSINESS INNOVATION AND SKILLS and to the EUROPEAN DEPARTMENT OF ENTERPRISE AND INDUSTRY therefore are expected to be useful in informing policy development in the next years.

This project is also likely to provide beneficial insights for HIGH TECHNOLOGY BASED COMPANIES TO IDENTIFY STRATEGIES TO IMPROVE THEIR OWN PERFORMANCE AND SURVIVAL.
By investigating HOW TO BUILD ROBUST AND COOPERATIVE LINKAGES WITH COMPLEMENTORS, results from this research are likely to suggest to companies a mechanism to increase their productivity and long term survival. A failure in the relationships between these parties can have a domino effect on the entire system of complementary products producers. Conversely when such relationships are successful, the benefits will spill over to the entire system.
In addition, understanding the conditions for investment in supporting assets will help companies in ALLOCATING THEIR LIMITED RESOURCES BETTER, which is a crucial issue for small and medium sized enterprises (SMEs). Preserving the health of the 4.8 million SMEs and to protect the 60% of private sectors jobs they provide (HM Treasury, BIS, 2010) is a key component of the UK's priorities.

In these respects this research is likely to be beneficial to COMPANIES' REPRESENTATIVE ORGANIZATIONS in Europe and the UK to develop shared management standards of cooperation with complementors.

This project may also have potential value for the GENERAL PUBLIC. Businesses are the source of growth and employment. Enhancing the performance of UK companies is a natural response to fighting the problem of growing unemployment.